University of Bradford and Acume Forensics Limited

To develop an innovative Biometric identification and Tracking System and supporting database that provides accurate and immediate identification of subjects from custody suites or CCTV footage, in line with Home Office requirements